Data driven business intelligence and professional services for innovative organisations in Bahrain

Bahrain’s Economic Vision 2030 identifies improvements in productivity, growth of high value-add organisations and expansion to knowledge-based sectors as its priorities. This fits directly with Synergation’s line of business and presents us with a major international opportunity. Our award winning domain-agnostic business intelligence and pricing tools visually show financial and performance metrics and provide strategic insights to enable our clients to analyse performance and make data-driven decisions. In this feasibility study, Synergation will research the local market, and finalise its strategy and plans for the next stage of commercialisation. The key activities envisaged are preparation of the business case including marketing strategy and routes to market, discussions with the identified end-user, meetings with local experts and agents, and identification of other potential customers. The ultimate aim is to sell our solutions in Bahrain and to use Bahrain as a gateway to the Gulf.